ViECoDam

In order to address the concerns of end users and to promote confidence in the use of composite materials in engineering structures, EPL Composite Solutions Ltd set out to build on existing Non-Destructive Evaluation (NDE) techniques by developing a simple, low cost, visual based damage detection technique that will enable maintenance engineers (unfamiliar with composite materials and NDE) to rapidly identify and quantify any damage to a composite structure, thereby enabling decisions to be made regarding further detailed inspection or repair/replacement of the structure.